Cryogenic Quantum Computing Control Interface Using Analogue/Mixed-Signal Circuits and Systems

Superconducting circuits are leading the advancement in practical quantum applications due to their
scalability, controllability, and reproducibility. A fundamental component of quantum technologies is the
interface between the isolated qubits and the classical control and readout systems necessary for their
operation. These control and readout signals must be adjusted to the qubits' environmental temperature, often
requiring thermalization down to cryogenic levels.
Our project is pioneering in its approach to integrate custom-made control and readout electronics directly
adjacent to the qubits, operating at cryogenic temperatures as low as 10 millikelvin (mK), though commonly
working at 3 Kelvin (K). This integration is crucial for maintaining high precision, functionality, and low
power consumption, which are critical for scaling quantum computing technologies.
Enhanced Characterization of Cryogenic Circuits
This initiative is committed to extensively characterizing and verifying the cryo-CMOS chips designed for
quantum control and readout, focusing on their performance in extremely low temperature environments. We
aim to establish the following areas:
- Cryogenic Testing: Rigorous testing of the cryo-CMOS chips at operational temperatures of 10 mK
and 3 K to ensure optimal performance under these extreme conditions. This testing is vital to
confirm the durability and functionality of the electronics at low temperatures.
- Performance Metrics: Evaluation of essential performance metrics such as signal-to-noise ratio,
power efficiency, and signal integrity at cryogenic temperatures. These metrics are indispensable for
assessing the feasibility of the electronics for quantum computing.
- Further Applications of Our Technology: Exploring additional uses of our technology in fields
such as single photon detectors and space technologies. These applications demonstrate the
versatility and potential of our cryogenic electronics in various high-tech arenas.
Collaborative Impact
Hosted within the James Watt School of Engineering, this project thrives on a collaborative new initiative
focusing on cold electronics. With contributions from experts like Hadi Heidari, Martin Weides, and Robert
Hadfield, this multidisciplinary project combines industry insights with academic prowess. Participants will
acquire invaluable skills in nanofabrication, circuit modeling, and quantum technologies, ideally positioning
them for influential roles in academia and industry. The project not only aims to produce high-impact
publications and potentially new intellectual property but also significantly advances the field of quantum
computing